Independent listening zones in car

The objective is to develop novel strategies for the reproduction of independent listening zones in a car environment. For example, the driver and one of the passengers will be able to listen to different audio material.
The project will be carried out in collaboration with car audio manufacturer ASK (Automotive Industries Group), who has agreed (subject to contract) to provide financial contribution to this project.
A significant amount of research has already been carried out in this field and some technologies are available, but they all have some limitations that prevent the industrial application of these techniques.
During the initial part of this project the student will familiarise themselves with the existing techniques and investigate their advantages and limitations with both theoretical and experimental work.
The second stage of the project will be concerned with the development of new approaches (or improvement on existing ones) by taking into consideration additional elements, most importantly psychoacoustics. Phenomena such as acoustic masking will allow to relax some of the constraints and achieve less ideal but practical solutions. It is also important to consider that a car is not a perfectly quiet environment and the existing background noise plays an important role in terms of psychoacoustics.
If time allows for that, the project will also investigate the combination of independent listening zones with active control of engine and road noise.

The industrial partner is also committed to provide a significant in-kind support in terms of time of engineers who will work on complementary aspects of this project alongside the student and the supervisory team.